Developing Scalable Smart Grid Infrastructure to Enable Secure Transmission System Control

In the UK, as the GB transmission operator, National Grid has established the 'Gone Green' scenario, which results in 35% of UK electricity being sourced from renewable energy sources by 2020, such as intermittent and highly variable wind power for example, compared with about 6-7% today. Therefore, in the UK National Grid will face significant operational challenges over the next decade and beyond. Similarly in the Guangzhou province of China there now already exists one of the most technologically advanced and operationally complex transmission systems in the world. From 2005 onwards China Southern Power Grid has already experienced operationally complex challenges due to the impact of large-scale renewable energy source deployment on the transmission system.

It is clear that similar operational challenges, as faced in the UK by the GB transmission system operator, are also being faced by transmission network operators in China and also in other parts of the world. Decision making in transmission system control centres is becoming more complex and control room actions are required in reducing timescales and with greater reliance on more accurate risk assessment in the future in order to enable optimal operation of transmission systems.

The proposed collaborative interdisciplinary smart grids research will investigate and develop scalable tools on secure high performance computing platforms that support large-scale, interoperable near to real-time data processing and data mining methods.
Novel near to real-time simulation techniques and computational analysis will be investigated with regard to deployment and performance at high computational speeds, using novel scalable tools and infrastructure such as trusted cloud computing platforms or dedicated cluster computing platforms. Recent developments in secure cloud computing that exploit improved processor, chipset and platform-level security will be investigated and developed to provide protected computational environments such that critical applications cannot be compromised.
The novel smart grid tools and techniques that will be developed in this project can provide and support much faster actions to securely control more complex transmission systems in shorter time scales and therefore accommodate greater renewable energy sources on an operational basis in such future transmission systems.

Transmission system operators in the UK, China and other parts of the world will benefit considerably from the future availability of such scalable, high performance and secure tools when operating more complex future transmission systems that accommodate greater amounts of renewable energy resources in 2020 and beyond, as they will be able to securely accommodate larger amounts of intermittent renewable energy sources and thereby enable the decarbonisation of the electricity supply industry in line with 2020 targets.

Potential impact
The major global challenge that is being directly addressed by this project is the reduction of carbon dioxide emissions to levels that have been set internationally in order to effectively minimise global warming up to 2050. A significant contribution to this challenge will be from the decarbonisation of the electricity supply industry at both national and international levels. Therefore, there is significant benefit to the wider public in general from this project.

From an electricity industry perspective National Grid has established the 'Gone Green' scenario, which results in 35% of UK electricity being sourced from renewable energy sources by 2020, such as wind power for example, compared with about 6-7% today. National Grid has proposed that reaching such targets in 2020, if combined with significant CO2 reduction contributions from the domestic heat sector and from the transport sector, could meet the UK agreed 15% European contribution target and also place the UK on the path towards the 80% carbon reduction target in 2050.

Therefore, in the UK National Grid as the GB electrical power transmission system operator will face significant operational challenges. Such a scenario will create more uncertainty for the system operator as bulk power flows across the GB transmission system become harder to predict and exhibit much greater variation over operational planning horizons as well as near to real-time operational time frames.

Similarly in the Guangzhou province of China there now already exists one of the most technologically advanced and operationally complex transmission systems in the world. From 2005 onwards China Southern Power Grid has already experienced operationally complex challenges such as increasing inter-area oscillations due to the impact of large-scale renewable energy source deployment on the stability of the transmission system.

Transmission system operators in the UK, China and globally will benefit considerably from the future availability of the scalable, high performance and secure tools when operating more complex future transmission networks that accommodate greater amounts of renewable energy resources in 2020 and beyond. Therefore, they will be able to avoid the costly 'constraining off' of large amounts of intermittent renewable energy sources and thereby enabling the most economic decarbonisation of the electricity supply industry in line with 2020 targets. This will also be of benefit to national (and international) regulators and policy makers when justifying, negotiating and agreeing operational and capital expenditure on future transmission systems.

In addition the research outputs of this project will be taken forward by the electricity industry in both the UK and China specifically by the members of the international Industry Advisory Panel (IAP). The IAP will participate in the three planned smart grid workshops and will also provide essential knowledge transfer, advice and guidance as transmission system operators in the UK and PRC as well as power systems and ICT manufacturers. The IAP includes National Grid, Intel and Alstom from the UK and China Southern Power Grid from China. The members represent a wide range of industry interest in smart grid technology; national transmission system operators (UK and PRC), international transmission system equipment and tools supplier (Alstom, UK) and international HPC hardware supplier (Intel, UK).